Cold Atom Based Gravity Sensor

The student will study atom interferometry with cold atoms. He will learn how to operate an exisiting instrument and design additions to the detection system. In particular he will learn about non-destructive detection techniques and install a system, which can read out the output states of the atom interferometer in a quantum non-demolition way. He will implement and characterise the detection system and analyse the improvements in sesitivity this system allows to achieve.